Land to the Tiller: A Performative Archive of Land Reforms in Jammu and Kashmir

In July 1950, the government of Jammu & Kashmir (J&K) passed the Big Landed Estates Abolition Act (BLEAA) to implement redistributive land reforms in J&K. In this project, I will work with archivists in J&K to build an archive dedicated to the history of land reforms in J&K. This archive will document the community experiences of the transformations brought about by land reforms. I will also study the drafting history and provisions of BLEAA to understand how the 'land to the tiller' policy was implemented. Finally, I will investigate how the reforms benefitted the most marginalised communities of J&K.